Workshop Proposal: The Future of Mathematical Biology

Mathematical Biology, an interdisciplinary field blending mathematics with biological sciences, has expanded significantly in recent decades. This growth stems from the increasing complexity of biological data, requiring sophisticated mathematical techniques. Historically focused on applications of differential equations, the field now integrates almost all areas of mathematics, including machine learning, topology, and algebraic geometry. The UK, with a vibrant Mathematical Biology community, currently lacks a unifying platform for collaboration, which this workshop aims to address.
The Challenge
The field faces challenges in connecting researchers across diverse sub-disciplines, bridging theory with experimental biology, and addressing skills gaps in new mathematical methods and interdisciplinary approaches. These gaps hinder the UK's potential as a global leader in Mathematical Biology.
Aims and Objectives
The proposed one-day workshop, "The Future of Mathematical Biology," will convene leading researchers, early career researchers (ECRs), and experimental biologists to:

Assess the state of Mathematical Biology in the UK, identifying strengths, challenges, and future directions.
Explore emerging opportunities and innovations, such as AI applications and data integration, alongside advances in traditional mathematical methods.
Address training and skills gaps, proposing strategies to support an adaptable and skilled research community.

Approach
The workshop will be held on 3rd September 2025 in Birmingham, preceding a two-day Mathematical Biology conference. It will feature survey talks, breakout discussions, panel sessions, and an open forum for ECRs. This format promotes focused discussions, collaboration, and actionable insights, which will be summarised in a white paper for the broader research community. The workshop also emphasises diversity, inclusion, and accessibility, ensuring representation across career stages, gender, ethnicity, and geography.
Benefits
The workshop will strengthen UK leadership in Mathematical Biology by fostering collaboration across disciplines, identifying future research opportunities, and aligning training with evolving needs. Insights from the event will inform funding bodies, academic institutions, and policymakers, shaping future priorities. The event also aims to establish a recurring platform for the UK Mathematical Biology community, ensuring sustained growth and innovation.
By addressing emerging challenges and promoting interdisciplinary collaboration, this workshop will catalyse new research directions and consolidate the UK's position as a global leader in Mathematical Biology.